Investigating the Anti-Inflammatory Effects of Celecoxib and Loxoprofen in Glioblastoma

"Cancer is a leading cause of death worldwide. Conventional cancer treatments, such as chemotherapy and radiation therapy, are often ineffective and can have severe side effects. A pressing need exists for innovative cancer therapies. Our recent breakthrough utilised a ground-breaking bioelectronic medicine approach to influence cancer cell behaviour. We harnessed bio-nanoantennae to transport a protein called cytochrome c (Cyt c) into cancer cells derived from the malignant brain cancer, 'glioblastoma' (GBM). Cyt C is a key regulator of apoptosis, and induced cancer cell death in primary GBM cells. Importantly, the method precisely targeted cancer cells, sparing astrocyte (healthy brain) cells from any adverse effects. Biological processes that are not significantly altered in cortical astrocytes (such as inflammation pathways) warrants further interrogation experimentally, to determine why astrocytes are relatively resistant to electrical stimulation as a specific extracellular stress source.

To gain a deeper understanding of this phenomenon's biological mechanisms, we aim to expand our research by applying this novel bio-actuation tool to other types of hard to treat cancers such as lung, pancreatic and oesophageal. We will seek to investigate whether the approach's selectivity is governed by a consistent pathway, potentially offering a ground-breaking, universally effective cancer treatment. This will be achieved by employing transcriptomics to sequence and analyse the complete set of RNA molecules expressed by these cells, and functional bioassays to assess the biological activity of identified genes and their resulting proteins, including ion channels."